Hydrothermal Upgrading of Biomass/Lignin

Greenhouse gas (GHG) emissions are directly related to expected climate changes in the future. Preliminary estimates for the year 2016 indicate these emissions decreased 0.6% in the European Union, which is 24% below 1990 levels. This value falls within the 20% reduction target (compared to 1990 levels) demanded by the European Union Renewable Energy Directive for 2020 but is still far from the 40% target for 2030. It is also required that by this year at least 27% of the consumed energy comes from renewable sources. CO2 represented 81% of the total greenhouse gas emissions in the EU during 2016, with 29% originated in the power generation industry and 25% in road transportation. While carbon capture could be effective in reducing emissions in power generation and manufacturing industries, it is not feasible for road transportation. Therefore, it is an urgent matter to find drop-in replacement transport fuels, which minimise environmental impact and are economically viable, particularly whilst technologies and large scale infrastructure are being finalised for vehicles, powered by batteries or H2 generated using renewable energy.
The production of biofuel from biomass, which acts as both a renewable source and a carbon sink, is an attractive alternative to conventional liquid fuels. However, EU directives also require sustainability from biofuel production. On one hand, it means the demonstration of actual emissions savings (less than 70% of GHG emissions compared to fossil fuels). On the other, it means ensuring that biofuel production does not replace crops previously destined to the food market. This is translated in a 7% limit to biofuels used in transportation derived from crops grown in agricultural land. It is therefore imperative to move the biofuel production from food-based crops (1st generation) to other non-food sources such as micro-algae, organic waste and lignocellulosic materials (2nd generation).
The upgrading of lignocellulosic material has been the subject of many studies over several decades. It includes processes such as fermentation, fast pyrolysis and hydrothermal upgrading via carbonization, liquefaction or gasification. The hydrothermal liquefaction (HTL) process is based on the chemical transformation of biomass in aqueous medium, typically close to the critical point of water (usual conditions: 200-350 bar and 270-350 oC). Bio-oil is produced and after further refinement, it can be used as transportation fuel. Compared with the available processes, using hot pressurised water presents several advantages such as: higher quality biocrude (lower oxygen content and increased HHV); higher energy efficiency (feed drying is not required); larger variety of products (diesel and/or gasoline) based on conditions manipulation; dissolution of pollutants in aqueous phase and elimination of pathogens. These advantages suggest that this process is a viable option not only for lignocellulosic material, but also micro-algae and organic wastes (e.g. plastics, municipal waste, sewage sludge).
The overall objectives of this PhD research project will be 1) to investigate experimentally the hydrothermal upgrading of lignocellulosic biomass, to make transport fuels, and 2) to develop a techno-economic and life cycle assessment to determine the viability of this process.